Travel Grant for visit to Research & Educational Institutions in India.

PRESENTATIONSThe following presentations will be made during the visit:1. Overview of existing and new initiatives of postgraduate study and research in the department - Professor A. Incecik2. New Frontiers in Hydrodynamic Design of Offshore Oil & Gas Platforms - Professor A. Incecik3. A State of the Art in Marine Structure's Research with Emphasis on 'Reliability Based Design of Stiffened Cylinders for Offshore Applications' - Professor P.K. DasThe details of the visit are as follows:Date Institution, Contact and Department16/2/09 CUSAT, Cochin University of Science & Technology Prof Kattady James Head of Dept. Ship Technology16/2/09 Kunjali Marakkar School of Marine Engineering (KMSME), Cochin Prof. KA Simon Head of Dept. Marine Engineering17/2/09 Indian Institute of Technology, Chennai Professor R. Sundaravadivelu Naval Architecture & Ocean Eng.18/2/09 AMET University, Chennai Captain Bhardwaj Vice-Chancellor, Head of Dept. All departments19/2/09 Indian Institute of Technology, Kharagpur Prof Nishit Ranjan Mandal Prof & Head of Dept. Ocean Eng. & Naval Architecture 20/2/09 Marine Engineering & Research Institute (MERI), Kolkata Mr SK Sarkar Director All departments22/2/09 Leave Kolkata for Glasgow